University of Exeter And Imerys Minerals Limited

To characterise the occurrence of critical metals (Nb/Ta/REE/W/Sn) within the china clay operations and evaluate processing strategies and the viability of extraction as a by-product.